Empowering impactful development across rural Malawi through clean Energy HUBs

Malawi is one of the poorest countries in the world, and the country faces severe challenges in multiple aspects of the society. Only around 16% of the population aged 25 and above have completed secondary school, 70% of Malawi's population between 15 and 29 are not employed by formal organisations. Only 18% of the Malawi population has access to electricity services. And the lack of a culture for operation and maintenance often results in that for instance installed solar energy systems are not taken care of and stop functioning after just 2-3 years while their technical life-time is often 15-20 years.

Differ Community Power is specialised in providing reliable energy services to schools and health facilities in developing countries. In Malawi, DCP, with SteamaCo, has more than 100 sites in operation, and at all of these sites there is excess energy available during daytime that currently is not used. This project seeks ways to use this excess energy to solve some of the challenges mentioned above, including earning money to do O&M on the solar energy systems at the health facilities.

We are doing this by selling electricity services to off-takers. These off-takers must afford paying for the energy, and this ability to pay is the main risk to whether we are able to create a viable business. Examples of off-takers and related businesses are:

1. Water Services for agriculture irrigation: Using excess energy to pump water into water tanks during daytime and farmers can use irrigation systems and gravity for water feeding the soil during nighttime. 80% of the population is involved of agricultural activities, and providing water so that the farmers potentially can have more than one harvesting season, is promising.
2. Cooling service for agriculture proceeds: Using excess energy to offer cooling services for the agriculture proceeds. The loss of proceeds and value will be significantly reduced. Cooling services are based upon modular domestic fridge type units, not walk in cold stores. Sizing of the cooling service is determined by the scale of the local service and ability to pay.
3. Energy services for households: Using excess energy to charge batteries that are rented out to households that cannot afford their own solar home system. Lanterns provide a USB charging port for mobile phone charging. They can be used
interchangeably as a light source and energy source.
4. Milling services for farmers: Using excess energy to run maize mills the farmer so far have been using diesel generators for.

The project clarifies that for (3 ) energy services are provided to both households and public institutions. In addition a new energy service is provided for E-mobility hires.

All of these services imply selling electricity and if successful, the impact will be very positive on several of the SDGs, e.g. on health services (SDG3), education (SDG4), clean energy (SDG7), economic growth (SDG8) and climate change (SDG13).